Reed Bed

For sometime now we have been searching for a way of treating our waste in a far more environmentally sensitive way. A reed bed system seems to be the best solution and is environmentally sound way of treating our waste